Better Management of Tourist/Day-Visitors during COVID-19 using Innovation and Technology

We have created a very easy to use App -- based on Google Maps to identify vacant **Parking Spaces in Real Time.** We combine our parking sensors with real-time data that allow drivers to reserve/find/pay for parking efficiently. Currently, when a driver needs to park their vehicle, they often blindly hunt for a space, causing stress and wasting time. When they find one, they are met by parking meters, pay-and-display machines and/or pay-by-phone/-application systems wherein they need to estimate their required length of stay on arrival; thus, overpaying and fines are common. We have introduced a 'COVID-19' alert feature to our app so that when users park their vehicles, they receive a notification to show the **COVID19** status of the area. In collaboration with Torridge County Council we would propose to test our parking solution in designated areas and car parks. The data can then be used by the Council to modify and adjust conditions to ease traffic congestion, minimalise pollution in areas where needed and assist in the control of COVID-19\. Small businesses/independents that provide retail/service sector are often located around High Streets and Shopping Arcades. These areas have a high turnover of visitors, often in vehicles. As the visitor pays for parking they receive a small, very local marketing notification. The parking event triggers the marketing event. This promotes businesses within 500m of the parking location, again using Geo-Fencing, and making the marketing very relevant. This smart parking solution will reduce carbon emissions, improve traffic congestion, inform about COVID-19 status, whilst helping local businesses recover from the impact of Covid-19\.